High Deflection Temperature BioBased Polymers for Horticulture and Food Service Applications (HDTBioPol)

Wells Plastic, Dragon Packaging and BioComposites Centre will work together to develop and exploit a biobased polymer system with advanced properties that make it suitable for applications where high temperature heat performance is needed such as disposable coffee cup lids and horticulture devices for greenhouse applications.